Master Data Management and Integration

This project is a feasibility study to support the Efficient Data Management Theme (2) within the overall Hanoi Metro Line 5 Digital Strategy.

Hanoi Metro Line 5 is a complex urban transport project involving multiple stakeholders, assets and entities, and therefore multiple disparate data sources. We aim to take our research and development, and lessons learned, from our team's experience on the Crossrail and High Speed 2 projects in the UK (as well as experience on other global transport projects) and to apply these to the specific needs of Hanoi Metro.

We will provide advice for establishing:

* A comprehensive Master Data Management Structure (MDM) to encompass both discrete and linear assets (e.g. stations and railway systems). It will comprise a list of master data and key breakdown structures. The aim for this will be to establish a common, consistent data model to support good data governance, control and searchability
* A common data environment for use by all stakeholders on the Hanoi Metro Line 5 project, in line with ISO 19650 best practice. The use of a CDE will provide a single source of truth, with defined, controlled workflows, and clear audit trails.
* Processes for data integration to enable a seamless user-centric view on geospatial data, documentation, 3D models and asset information - subject to dataset availability from MRB and supply chain
* Foundations for a Digital Twin for Hanoi Metro, with the potential to scale into a city- or country-wide virtual representations of physical assets and systems
* Data security, at rest and in transit

We will work closely with stakeholders to define a clear set of outcomes and develop corresponding requirements for the future CDE solution and to determine criteria to measure success. We will also work closely with the other partners selected to develop the different themes making up the overall Digital Strategy and Themes.

The MDM and CDE developed from this study will provide a foundation to develop further information management systems and processes at wider MRB project and portfolio level and could eventually form the basis of a digital twin/smart infrastructure solution.

This will provide benefits to the MRB in terms of gaining an innovative platform (CDE) and robust set of processes and principles for data governance and improved decision-making, aligned with international best practice. This will in turn benefit both our public infrastructure clients in the UK as well as advancing the UK's expertise in smart infrastructure.